Queen's University Belfast and Crossbows Optical Limited

To develop an improved software package for lens design and production, enabling improvements in mathematical modelling and visualisation to enhance the efficiency and quality of the Freeform Software